Peasyread Smart Mobile Literacy App

The Peasyread Smart Mobile App will be a new way for young children to do their reading
homework in a supportive IT environment, based on Trainertext. Peasyread will use adaptive
artificial intelligence to deliver personalised lessons to each user, adjusted to fit their learning
profile and performance.
The lessons will use the Trainertext approach, that has already been successful helping
struggling readers in the Easyread System.
This project will aim to prove the concept that adaptive Trainertext lessons, managed by the
app through artificial intelligence algorithms, can be a significant aid to children around the
world who are just learning to read, by allowing them to successfully practice their reading
between classes without necessarily needing an adult present to help.